Defining the molecular signals that specify Langerhans cell fate in the adult epidermis.

Our research asks the basic question "how is damage to immune cells repaired so that the skin can protect us from disease?"

The skin is the largest organ in the body and forms a physical barrier that protects us from injury and dehydration. However, the skin is also full of immune cells which are specialised at sensing infection. As such, we can think of the skin as an important immune barrier that protects us from germs that enter the body via cuts and wounds. A specialised group of cells called Langerhans cells (LC) make a network throughout the outer layer of the skin, called the epidermis. Any germ entering the body via the skin will have to pass though this network and LC are really important for sensing this invasion.

LC belong to a group of white blood cells called macrophages. However, within this group LC are special because they enter the epidermis before we are born and then remain there for our whole life as a self-contained group of cells that divide very slowly to maintain the network. This is different from macrophages in other places like the gut that need to be constantly replaced by white blood cells called monocytes. The problem is that some diseases lead to the destruction of the LC network. The big question is then, "how is this damage repaired when the cells that originally formed the LC network before birth are no longer around?" This question is particularly important because the LC network also breaks down as we get older. Elderly people are more prone to skin infections and cancer, and also vaccines do not work as well. We think that the constant damage to the LC network over our life-span contributes to this loss of LC and poor protection by the skin immunological barrier.

We have developed an experimental model in our laboratory in which LC are destroyed and we can track their replacement. We have just published exciting new data that show that this activates repair processes normally used in the gut and monocytes travel to the skin to replace the LC that were formed at birth. But in the epidermis this process is very inefficient; despite the fact that a lot of monocytes enter the epidermis, less than 5% of them will become proper long-lasting LC. This means that the resulting LC network is less dense. The aim of this study is to work out why so few monocytes can become LC and whether we can interfere with this process so that the LC network is repaired more quickly.

We will answer 2 important questions:

How do monocytes, which are short-lived cells, become long-lived LC in the epidermis?

Why is the transition of monocytes into LC so inefficient, and can we intervene to improve this?

We think that monocytes need to travel to specific parts of the epidermis around hair follicles where they will be able to pick up the signals they need to become LC. Competition for these sites is preventing most monocytes from accessing these signals and instead they die.

Our lab is in a unique place to test this and answer our questions because we have already set up the models that we can use to track the development of new LC. We will investigate how entry into the epidermis triggers the switching on of important genes that instruct monocytes to become LC, and combine this with microscopy studies where we can directly see where monocytes sit in the skin and which other cells they might be talking to.

By answering these questions, and identifying the factors that that limit numbers of LC in our skin, we will be able to develop new ways of enhancing this process in the future to increase LC numbers and re-build the skin immune barrier in people with chronic skin conditions and in older people.

Technical abstract
The skin is an immunological barrier to the external environment. Within this barrier a network of epidermal Langerhans cells (LC) is established before birth and is maintained as a self-contained quiescent population of cells throughout life. However, this status quo is disturbed by entry of pathogenic T cells into the epidermis and destruction of resident LC, which forces replacement by new adult bone marrow-derived cells. We have recently demonstrated that killing of LC leads to the replenishment of the LC network by monocyte-derived cells. Entry of monocytes into the empty epidermis triggers a unique differentiation pathway via novel LC precursors into quiescent self-renewing LC. However, this process is highly inefficient and impedes restoration the LC network.

This work has led to 2 fundamental questions:

1. What are the signals that permit differentiation of short-lived monocytes into long-lived quiescent LC?

2. What are the factors limiting the differentiation of monocyte-derived LC, and can we manipulate them to enhance LC density?

Having defined the dynamics of LC repopulation, and characterised the precursors which re-seed the epidermis, we are now in a unique position to address these questions. Our working hypothesis is that monocytes compete for access to local keratinocyte zones upon arrival in the epidermis, and that residency at these sites determines differentiation and persistence of monocyte-derived LC. We will test this hypothesis and define the molecular signals that specify LC fate by combining single cell sequencing of epidermal monocytes with in vivo experiments to characterise and manipulate the epidermal LC network.

This work will define fundamental mechanisms about the signals that shape monocyte function in tissues and provide novel insight into why these processes become dysfunctional in diseased and elderly skin.

Potential impact
This proposal aims to address questions of key importance to the fields of cell biology and immunology. These basic questions on Langerhans cell (LC) biology will not have immediate societal or economic impacts, but are the basis for long-term translational studies that are expected to have important impacts on health and well-being.

Impact goals:

1) To define the molecular signals that allow monocytes to become long-term LC in the skin. This fundamental biology will allow us to understand how these signals are the same or different for macrophages in other tissues.

2) To delineate factors in the skin that control LC repair. This will allow us to understand how changes to these factors lead to immune barrier dysfunction in diseased/ageing skin, and to develop new approaches to correct this.

Stakeholder engagement

Academics. Findings will benefit academics in the fields of stem cell biology and immunology. This information will build research capacity by opening up new networks and collaborations. Publication at conferences and in high impact, open-access journals will be the most immediate impact of our findings, which will reach basic scientists, clinician scientists, and industry researchers. This also includes impact to the PDRA who will benefit through their training and development of outcomes in their future career.

Impact on healthcare practitioners. Our impact goals will be of interest to clinicians seeking to change clinical practise. One area where we anticipate an important impact in the future is the treatment of patients with autoimmune diseases with skin involvement. One such group of patients are those suffering from Scleroderma, a severe life-threatening autoimmune disease which is currently incurable.

Impact on patients. There is a clear positive mental benefit to patients with severe diseases such as Scleroderma in being involved in fundamental research that may lead to the development of new treatments in the future.

Impact on human and animal healthcare industries. Our findings may inform new strategies used by biopharmaceutical companies to combine vaccination with strategies to enhance LC density, for example in the elderly. Interaction with the Global Coalition on Ageing, which brings together policy makers, healthcare companies and other businesses, with researchers (http://www. globalcoalitiononaging.com/), will help us identify potential stakeholders outside academia who would benefit from this research. There is also interest in developing cheap patches that target immunogens to LC as needle-free vaccines for humans and animals.

Impact on the public and future scientists. Our research asks "how does the skin act as an immune barrier to protect us from disease?" This question is interesting to non-scientific audiences within our society, especially at at time when there is uncertainty about vaccine safety. In addition, the highly visual nature of the skin and how it changes as we get older or get skin diseases means that our work is very accessible to lay audiences, particularly school children. We hope that the public will benefit by understanding how important this type of research is as a building block for more translational studies that directly impact the nation's health, and that children will be enthused to pursue scientific research as a career.

The PIs lab is already committed to working with the school children and the public, and the UCL Institute of Immunity and Transplantation hosts an annual schools day which has showcased our work to groups of 100 London school children in the past. The PI will be primarily responsible for engaging with the public and other stakeholders. We also expect the PDRA to be actively involved in interacting with the public, which will foster the development of important skills in presentation and communication to non-specialist audiences.